Modelling of uncertainties in seal formation for high temperature electrolyzers

Numerical models are used extensively in science and engineering to research and create
structures as well as predict their future behaviour. Model update methods allow for the
calibration of unknown model characteristics using experimental data from known structures.
(1) The study of physical processes using computer models is fraught with uncertainty
(predictions) (2). High-resolution finite element models are often used to predict complex
systems like aeroplanes, cars, and buildings. Even when using high-resolution numerical
models to reduce discretization errors, many tests and numerical predictions exhibit
considerable variability. (3) Increasing the mesh density is useful for certain applications, but
not enough to improve computational prediction accuracy. This is partly since science-based
computational projections are rife with uncertainty. Nonparametric uncertainty may emerge
from model inadequacy and poor-quality models, among other things To create good
computational predictions, these uncertainties must be understood and controlled. (3)
Identifying strategies for effectively simulating complex systems with uncertainty will help
create more fail-proof designs.